Virus-host interactions of peste des petits ruminants virus (PPRV)

Technical abstract
Peste des petits ruminants virus (PPRV) causes a significant disease in sheep and goats, the mainstay of subsistence farming in the developing world. PPRV has spread rapidly in the last twenty years and is now found from Morocco to China and from Turkey to Ethiopia. Its continued presence in the developing world and its devastating impact on the poorest farmers has strengthened the calls for a concerted eradication campaign. However little is still known about this virus highlighting the need for continued and focused investigation. The aim of the PPRV research fellowship at the IAH is to develop a fundamental understanding of the interactions that take place between this pathogen and its host during infection. Using techniques such as affinity tag purification to identify cellular factors and complexes involved in viral replication will provide detailed information about this economically significant disease of sheep and goats. In addition developing a better molecular understanding of PPRV will provide important and relevant information about pathogenesis, viral tropism and methods of rational attenuation. We are also developing the tools to undertake more wide-scale systems biology based analysis of PPRV infection.